posh pots

Personalised large scale architecturally modern pots for residential and commercial application can be achieved with research into mould making and casting technologies. Robust, creative, environmentally friendly and cost effectiveness is the goal.